Multiwavelength studies of high-redshift starburst galaxies

The project will involve ALMA and VLT observations of submm galaxies selected from surveys undertaken with the SCUBA-2 on the JCMT. the goal is to understand the formation, triggering and subsequent evolution of these enigmatic systems.